Smart Reflectors design and test

Fed up of paying huge gas bills? Want to use renewable energy but don't own your own home?? or own your home but just don't want to spend £1,000s installing solar panels or a heat pump??? Then our Smart Reflectors are for you. From just £150 you can heat your home in winter, cool it in summer, top up your tan or even your solar panels, all CO2 free. A Smart Reflector could pay for itself in as little as 2 years.

Smart Reflectors are an innovative new product enabling you to reflect the sun's energy where you want it, making your home warmer and brighter in winter, and cooler in summer. Resembling and functioning as an extravagant solar powered downlight when not reflecting, they can be attached to the wall of your home or to fence posts around the garden in seconds using included zip ties, then can set themselves up completely automatically.

They can be thought of as a renewable replacement for gas, as solar panels are to electricity. The truly innovative feature of Smart Reflectors is they will intelligently store heat around your home to be released when required to maintain the internal temperature as close to your desired as possible, according to weather forecasts. This means they cost far less and are much easier to install than solar panels, all while saving you more money and cutting considerably more carbon.

Besides slashing your cooling bills as well as heating, they can also top up your solar panels, or even generate you income if you allow other people to use them. They are extremely affordable, attractive and are completely automated, or can be easily controlled from your smart phone, speaker, or simply directed by hand to continue tracking, so you don't even need to get your phone out or be near a smart speaker to control them.

If that's not enough, they could increase your vitamin D, improve your sleep, boost your immune system and even reduce your risk of cancer. Not just being great for your pocket but your health and the environment too.

Please visit [www.smartreflectors.com][0] to say hi and find out more.

[0]: http://www.smartreflectors.com/